UK Programme for the European Extremely Large Telescope: HIRES

This sub-project is aimed at supporting the activities of UK institutes associated with the Phase A of the High Resolution Spectrograph for the Extremely Large Telescope, HIRES. The activities will mostly consists in the design of one of the two near-IR spectrographs currently planned within HIRES. The project will support also the development of the grating mosaicing concept (which can be used for all HIRES modules), to investigate the benefits and potential of AO, and to explore the wavelength calibration options (by exploiting Laser Comb-like concepts).

Potential impact
Included in the "UK Programme for the European Extremely Large Telescope" - Pathways to Impact"